Crucial IP

Thermal Energy Storage will change the way we see buildings from energy sinks to active and intelligent energy managers. It will lead to the emergence of Buildings as Grid Players, able to react to spot pricing, reducing electricity use, saving energy and generating income from balancing the Grid.